AUAR: Developing a robotic, distributed micro-factory network and automated tech stack enabling homebuilders to deliver sustainable, affordable, mid-rise timber homes at-scale

AUAR: Developing a robotic, distributed micro-factory network and automated tech stack enabling homebuilders to deliver sustainable, affordable, mid-rise timber homes at-scale